Smart Mobility (resubmission)

As life expectancy increases the prevalence of neurological and other chronic disorders is set
to rise. Neurological conditions (e.g. Multiple Sclerosis (MS) and Parkinson’s Disease (PD))
already affect 10 million (15%) people in the UK, placing an increasing strain on health
resources. Efficient treatment, monitoring and diagnosis of such conditions can have profund
implications for health budgets as well as the patient.
Measuring the pattern of how people walk – their gait, is vitally important for clinicians to i)
assess the efficacy of treatment ii) monitor rehabilitation iii) diagnose neurological conditions.
Yet, whilst an objective and reliable means of measurement is crucial, many clinicians either
do not undertake gait assessment or resort to subjective, unreliable visual assessment due to
the cost, complexity and inaccessibility of existing products. Accordingly, there is a need for a
quick, reliable, easy-to-use movement analysis tool that can be used within local clinics or at
patient’s homes.
This prototype seeks to deliver such an application through the use of smartphone movement
sensors (gyro, accelerometer). The prototype would build on a feasibility study (TSB, 2011)
which established that such sensors were accurate enough to interpret fine movement patterns
of individuals. WK thus seek to create a valid, inexpensive application which enables
clinicians to accurately assess gait within local clinics/patient’s home. As well as bringing
down the costs of measurement by two magnitudes (from circa £500 to £5 per patient),
increased objective meaurement will improve the effectiveness of clinical treatment and
rehabilitation strategies (with associated economic and social savings) and also has the
potential to improve diagnosis. Risks of development have been minimised by the previous
feasibility project and by the fact that WK has an established track record of delivering
innovative mobile data gathering applications.